Technologies for optogenetic neural interfacing

Background
The ability to express light-sensitive proteins (opsins) in neurons, in a genetically-targeted fashion, has helped transform our understanding of how the brain functions. These opsins act as light switches that can turn on or off specific populations of neurons in the brain. The technique has become known as optogenetics and is transforming our understanding of brain function. However, major challenges remain, such as the lack of multifunction integrated neural probes for precision light delivery and simultaneous electrophysiological recording at depth in brain of awake behaving animal model. This type of device is critical to further our understanding of neural circuit malfunctions responsible for some neurodegenerative disorders and in the development of next generation neural prostheses.
Aims and Objectives
We propose a studentship to develop a novel, dual-colour microLED neural probe with hundreds of optical sites capable of delivering 1-100mW/mm2 irradiance levels to deep cortical and sub-cortical layers in the mammalian brain. The neural probes will incorporate microelectrodes, positioned adjacent to the light sources to allow the electrophysiological monitoring of the induced neuronal activity.
The student will:
- Lead on the development of this optoelectronic neural interface through the microfabrication of microLED neural probes, integrated with the microelectrode arrays, fabricated in our semiconductor cleanroom.
- Become expert at the micro-transfer printing of photonic membranes on to minimally invasive neural probes. This will enable the dual-colour aspect of the developed neural probes.
- Extensively characterise the thermal, electrical and optical performance of the implantable optoelectronic device to optimise performance before in vivo testing.
- Work with local neuroscientists in testing the device in mice expressing the opsin BiPOLES [1], allowing excitation of target neurons with red light (provided by AlInGaP microLEDs) and inhibition of the same neurons with blue light (InGaN microLEDs).
- Analyse the large electrophysiological data sets using advanced data analysis techniques to determine threshold responses and spatial resolution for inhibition and excitation using the developed neural interface.

This novel device builds on the team's expertise in the fabrication of optoelectronic neural interfaces [2,3] and will allow the student work as part of an interdisciplinary team of ~16 researchers, consisting of engineers, physicists and neuroscientists. The group works internationally with partners across Europe, who are developing novel optogenetic constructs [4] and internationally with collaborators in the US (Stanford University and the University of Utah). This presents the opportunity to interface with these groups to test the novel optogenetic constructs and to engage in translation activities through the Fraunhofer Centre for Applied Photonics and commercial partners Blackrock Neurotech.

[1] Vierock, J., Rodriguez-Rozada, S., Dieter, A. et al. BiPOLES is an optogenetic tool developed for bidirectional dual-color control of neurons. Nat Commun 12, 4527 (2021). https://doi.org/10.1038/s41467-021-24759-5
[2] Scharf, R., Tsunematsu, T., McAlinden, N. et al. Depth-specific optogenetic control in vivo with a scalable, high-density [mu]LED neural probe. Sci Rep 6, 28381 (2016). https://doi.org/10.1038/srep28381
[3] McAlinden et al Neurophotonics, Vol. 6, Issue 3, 035010 (August 2019). https://doi.org/10.1117/1.NPh.6.3.035010
[4] https://deeperproject.eu/